An artificial intelligence methodology for the prediction of masonry behaviour.

The project aims at developing a novel methodology based on artificial intelligence (AI) approach to predict the behaviour of masonry elements to a wide range of loading scenarios, including those from extreme hydraulic loads and impact of waterborne debris. The objectives are:

To conceptualise a novel AI approach to the modelling of masonry elements.

To build a database of new numerical simulations and data from literature suitable to train, validate and test the specific AI approach develop.

To develop, validate and test the AI conceptualised.

The project will use computer simulation methods, based both on traditional numerical modelling techniques and AI.